EPSRC CDT in Future Fluid Dynamics

This project will look at Future Fluid Dynamics which is a crucial discipline for the UK and globally, with significant applications across diverse industries and research domains. It plays a vital role in addressing contemporary societal challenges. It is essential to delivering the clean energy transition, whether through wind, wave or tidal generation, obtaining energy from fusion, or the transport and combustion of greener fuels and carbon capture and storage. In healthcare, fluid dynamics controls oxygen and nutrient transport in the cardiovascular system, the airborne transmission of pathogens and pollutants, and is integral to microfluidics devices for point-of-care diagnostic testing and personalised care. Fluid dynamics is vital to our understanding and mitigation of climate change, capturing the intricacy of extreme earth and space weather events and quantifying uncertainty in environmental flows